NUTRIGROW - NUTRIent-management Graph Resource Optimisation Wizard

The transition to Net-Zero cereals farming requires an overhaul of the way in which nutrient management is performed. The **future of arable farming will be one of precise chemical nitrogen and phosphate fertilisation, bolstered by a proliferation of efficacious environmentally-friendly biofertiliser and biostimulant alternatives.**

**Reduce** (chemical inputs) **and** **Replace** (with biological alternatives).

To date the project partners have made great strides towards the first of these 2 objectives, enabling farmers to **Reduce** chemical input usage by providing increasingly precise Machine Learning powered predictive insights.

**NUTRIGROW promises to unlock the second of these key objectives - Replace.**

Elaniti, AgAnalyst, the University of Lincoln and the Nature Friendly Farming Network bring together many years of UKRI/Defra funded research in addressing this clear market need - to **expedite the development of environmentally-friendly, efficacious biological alternatives to chemical fertilisers.**

This groundbreaking Industrial Research project will enable improved Nutrient Use Efficiency, by developing an entirely novel **Machine Learning powered digital platform, enabling agricultural suppliers to bring efficacious biofertilisers and biostimulants to market faster than ever before.**